Modelling transfer reactions for stellar nucleosynthesis

To investigate the short-lived isotopes 26Al and 30P produced in novae and asymptotic giant branch stars. In reactions of these nuclei with a deuteron target they can pick up a neutron and it is these neutron capture rates that control stellar processes. Such transfer reactions require sophisticated theoretical modelling. The PhD student will learn the algebraic and computational tools needed to exploit this opportunity to make a real contribution to our understanding of such transfer reactions, which in turn gives a better understanding of nucleosynthesis and the evolution of stars.